Dispondable Industrial Bio-Adhesives for Innovation in Manufacturing

The global adhesives market is worth over £35 billion worldwide and although synthetic chemical adhesives are widely used in a large variety of manufacturing applications, there remains several challenges for the adhesives industry. These include reducing the environmental impact of the chemical production of adhesives and also the ability to disbond adhesives, allowing the previously bonded components to be recycled. Zentraxa Ltd is a new spin-out company from the University of Bristol that is using the power of synthetic biology to address these challenges. We have previously produced a variation of a peptide-based adhesives found in the natural world and are able to activate the adhesion on demand to bond two materials. In this project, we wish to further develop our range of naturally-based adhesives to make new adhesives that are tailored for the bonding of different materials, including the bonding of highly dissimilar materials, often necessary in the manufacturing of certain goods. Our adhesives also lend themselves being readily disbonded, a property that is highly desirable within many industries as it allows the disassembly of bonded components, either for maintenance or recycling. Since our adhesives are based upon those found in the natural world they are also biodegradable and therefore present no sustainability issues.